Work Instruction Generator

STRUCTeam Technologies is using the Innovation Voucher to develop an additional module to complement its composite design software platform. This module will help save time in the manufacturing process of composite structures, and also allow for better quality control.